A review of the worldwide effects and impact of Spanish Influenza, 1918-1919, based on IWM's medical collections

A review of the worldwide effects and impact of Spanish Influenza, 1918-1919, based on IWM's medical collections